Computational localisation microscopy in three dimensions

Our understanding of the world around us, and in particular biological systems, is underpinned by microscopy and its ability to reveal interactions on length scales ranging from nanometres to millimetres. But the physics of image formation fundamentally limits the smallest things we can see to about half a micron within a thin plane less than a few microns in depth and less than a millimetre wide. Within the imaging concepts group, we have developed new computational microscopy techniques that enable imaging that greatly exceeds these fundamental limitations. This has enabled us to record several firsts: such as the first video-rate nano-scale mapping of blood flow throughout the full depth of a living organism (a zebra fish) and to demonstrate 200-Mpixel sub-micron-resolution microscopy using 3D-printed microscopes, which offers a new low-cost screening tool for low-income countries.
This PhD project aims to develop an exciting new microscopy technique for imaging and sensing across length scales that span five orders of magnitude: from nanometres to millimetres; from cell membranes to cell collectives. Building on our techniques in computational imaging, spectral imaging and fluorescence lifetime imaging, the student will develop techniques for measuring nanoscale-variations that could be used to quantitively map biological structure and chemical concentrations in three dimensions and at video rates. The research will involve the fusion of the science of imaging and sensing, optical-system design and computer algorithms for quantitative generation of images. The project will involve developing creative solutions, rigorous modelling and experimental optics. Modelling and algorithm development will be in a high-level programming language (eg MatLab, Python or Mathematica for general purpose programming or Zemax for modelling of image systems).